D-XPERT plus

UK commercial buildings waste an estimated 20--40% of the energy they consume, yet the vast majority are too small to justify the cost of traditional building management software. DIREK's D-XPERT platform already delivers automated energy optimisation, compliance reporting and space utilisation insights to airports, universities and commercial estates --- but connecting each new building currently requires weeks of specialist engineering work, limiting deployment to a fraction of the buildings that need it.

D-XPERT Plus removes that barrier entirely. Through a combination of an AI-powered data mapping engine and a self-service activation interface, any building operator can upload their existing data --- meter exports, sensor logs, BMS reports --- and receive their first automated energy, compliance and operational report within hours, with no specialist involvement and no new hardware required.

The project advances this technology from proof of concept to commercial deployment, validated across four diverse Wates Group buildings representing offices, schools and mixed-use estates. By the end of the programme, D-XPERT Plus will be accessible via an e-commerce platform to building operators anywhere in the world at a fraction of the cost of current alternatives --- bringing professional-grade building intelligence to the 94% of UK non-domestic buildings that have never had access to it.

Funded by an Innovate UK Innovation Loan, the project is delivered by DIREK Ltd in partnership with Wates Group.